Queen's University Belfast and Moore Concrete Products Limited

To embed an optimisation process which will improve existing concrete mixes and identify novel mixes to reduce cost and carbon footprint, without compromising quality.